Building a library of specialised killer phages

Programme overview:
This MRC-funded doctoral training partnership (DTP) brings together cutting-edge molecular and analytical sciences with innovative computational approaches in data analysis to enable students to address hypothesis-led biomedical research questions. This is a 4-year programme whose first year involves a series of taught modules and two laboratory-based research projects that lead to an MSc in Interdisciplinary Biomedical Research. The first two terms consist of a selection of taught modules that allow students to gain a solid grounding in multidisciplinary science. Students also attend a series of masterclasses led by academic and industry experts in areas of molecular, cellular and tissue dynamics, microbiology and infection, applied biomedical technologies and artificial intelligence and data science. During the third and summer terms students conduct two eleven-week research projects in labs of their choice.

Project:
Infectious diseases are one of the leading cause of human morbidity and mortality. With the onset of the antibiotic era bacterial infections became significantly less threatening. However, bacteria have developed resistance to antibiotics over time. Since the rate of discovery of new antibiotics is slow, bacterial infections are becoming more threatening. Although the current viral epidemic has rightly taken the spotlight of government, scientists, industry and public health officials, the long term threat of antimicrobial resistance remains.

One way of treating bacterial infections is by phage therapy rather than a drug. This method has proven more effective and with a higher therapeutic index. Phage therapy is adaptable as phages evolve naturally to fit their target. However a key problem is that there are not enough phages able to specifically target all the various harmful bacteria.

For this reason, this PhD project work will focus on engineering a phage towards new therapeutic purposes (i.e. vaccines) and towards expanding their antimicrobial activity to non-permissive hosts. The project will focus on improving the existent methods to engineer phages, followed by optimising the upstream and downstream bioprocessing of respective engineered phage for in vivo trials. The end goal is to improve the phage therapeutic landscape and improve phage engineering techniques for future research.